Functional immune responses after the use of immune-modulatory therapy for PIMS-TS.

COVID19 does not affect children in the same way as adults have severe respiratory illness. A new syndrome attributed to COVID19 has been described in children and is called "Paediatric Inflammatory Multisystem Syndrome temporally-associated with SARS-CoV2" (PIMS-TS). It is rare, affecting 2 in 100,000 children 2-4 weeks after being exposed to the new coronavirus. It causes multisystem inflammation presenting with fever, rash, abdominal pain or compromise functioning of the heart or nervous system, and treatment for most cases is supportive. However some children require medications to suppress the inflammation including high-dose steroids and other immune-modulatory therapies. As this is a newly described syndrome it is not known which immune-modulatory therapy is best and what effect PIMS-TS and these therapies will have on the child's immune system in the medium-long term after they recover from the illness.

Our study integrates with the existing follow-up of children with PIMS-TS and proposes to screen the child's immune system at 6 weeks and 6 months after PIMS-TS to explore the impact of the illness and the immune-modulatory medicines used. We hope to determine: a) if the illness or medicines used have a lasting affect on the child's functional immune system; b) which medicines might be better; c) which children might benefit from further monitoring or intervention to ensure optimal health of their immune system and ability to fight infections in the future.

Technical abstract
During the first few months of the SARS-CoV2 pandemic, a new paediatric syndrome was described: Paediatric Inflammatory Multisystem Syndrome temporally associated with SARS-CoV2 (PIMS-TS), whereby children presented with fever and multisystem inflammation ranging from mild symptoms to critical illness with multi-organ failure. For mild cases supportive treatment appears to be sufficient, however more severe cases have been treated with a range of immune-modulators including intravenous immunoglobulin, systemic glucocorticoids, tumour-necrosis-factor blockade, interleukin-6 and/or interleukin-1Ra inhibitors. Although largely effective in reducing the inflammation and resolving acute cardiovascular impairment, the medium and long-term outcomes of the use of these therapies is not well-described, and there is clinical equipoise about which agent is most best-suited to treat future cases of PIMS-TS. In addition PIMS-TS/COVID in itself may have medium/long lasting impact on the immune system. An improved understanding of the extent and duration of immune-suppression caused by the immune-modulatory agents used to treat PIMS-TS will help guide clinicians to appropriate follow-up, further investigations and potentially interventions such as vaccine boosters, shielding or even the use of antimicrobial prophylaxis. It may also help to differentiate between different agents and their medium-long term impact on the child's immune system, and this may inform treatment strategies.

The three main paediatric centres for the management of PIMS-TS in London are: Great Ormond Street Hospital, Evelina Children's Hospital and St Mary's Hospital, and this study proposes to recruit children from these centres to examine the functional immune responses during the recovery from PIMS-TS and following their treatment with immune-modulatory therapy.